Upskilling Healthcare Cleaning Staff. A design investigation of approaches to training.

Upskilling Healthcare Cleaning Staff - A design led investigation of how new media technology and approaches to interactive, personalised engagement, knowledge and skills can be developed. Cleaning services play a vital front-line role in environmental Infection Prevention and Patient safety. Traditional methods of staff training are inconsistent, time pressured with critical barriers of literacy and poor engagement with the individual trainee. Our new approach is to develop a method for directed short-burst microlearning using a training 'App' on a mobile phone, tablet or PC. With Interactive prompts and augmented visual illustration of task and technique, the trainee can work at their own pace to develop knowledge, skills and confidence. Each element of the complex patient environment can be broken down to single items, with the cleaning method for each item presented in a simple visual form. Through interactive 'gaming' type engagement with the 'App', learning can be measured and tested. The gamification introduces a competitive personal challenge. Repetitive gaming with the 'App' aids knowledge retention, skills development and builds confidence towards achieving assessed practical competency in meeting environmental cleaning and infection prevention standards.